City Marketplace - Enfield

Linking services across the city from Education, Employment, Healthcare, Business and Communities to create a more innovative, prosperous and healthier community with business growth, social development and accessible customer focused and integrated services